RAPAT for Brazil and Canada

RAPAT is a simple, effective, downloadable software tool helping innovators understand and overcome regulatory and standards-related barriers to product development and acceptance, and facilitate funding and faster technology deployment.

RAPAT was originally developed and made freely available to help innovators responding to urgent requirements for medical equipment and devices during the Covid-19 pandemic. An enhanced generic version is scheduled for commercial release later this year incorporating additional functionality to support technology development and funding/investment applications.

The project will explore opportunities to develop and export new version(s) of RAPAT, bespoke to potential international markets: Canada, and Brazil. Astrimar's experience of working with technology developers in these countries indicates the need for the affordable in-built guidance/innovation management support offered to developers through RAPAT including country-bespoke guidance and translation into the local language for increased accessibility.

This will help in-country developers define technology and user requirements, assess market needs and barriers, understand commercial and technical risks, specific to their home market, as well as plan required testing and assurance activities, prepare funding applications and document fulfilment of requirements to facilitate product acceptance and certification. Without this guidance, many promising technologies may never materialise, if technical challenges to gain product acceptance are not foreseen and relevant local support is not readily available

International versions of RAPAT would build on the imminent enhanced commercial version, creating country-focused guidance linking to relevant standards, experts, test houses, with potential capability for the tool to function in different languages.

User engagement is considered essential for RAPAT's international success, ensuring it addresses developers' challenges and needs. The project involves surveying and connecting with technology developers, RTOs and innovation support organisations in each country to explore potential interest in country-bespoke RAPAT versions and supporting training, by understanding the relevant regulatory landscape and reflecting specific challenges for each country.